InclusIQ Insights Innovation programme

InclusIQ would like to improve an early stage minimally viable product. We have a basic product that clients have shown initial interest in, but needs to be developed to meet a more commercial need. We need external expert help to develop a product more finely tuned to the needs and technology expectations of large corporate clients; our target market. We'd like to use the our external expert skills to innovate and improve the product to develop interactive training through software alone.